Major Issues and controversies of Arabic logic and philosophy of language

The research project incorporates basic research on Arabic logic and philosophy of language. It focusses on two core themes:
a) the relationship of Arabic logic with language and grammar (under this heading comes the research project of the Principal Investigator Schock: Referent, thing, concept: the appropriation of Aristotle's 'what-[it]-is' (ti esti) in Arabic logic, dialectical theology and grammar);
b) the development of Arabic logic and philosophy of language after Avicenna (d. 1037) (under this heading comes the translation and research project of the Co-Investigator Street: Thirteenth-century Arabic Logic).
Three young researchers shall be involved in the cooperation. They shall work in two fields of research:
a.) Logical structures in usul al-fiqh und ußul an-nahw,
b.) Issues of logic and syllogistic after Avicenna.
Besides the particular publications of the research results of all researchers involved in the project a joint publication Major issues and controversies of Arabic logic and philosophy of language is intended. This publication shall condense the particular research results and present them coherently and systematically.
Annual workshops will be held to exchange the research results and to discuss interfaces and interdependencies between the two core themes of the project